Particle Interactions

Research in particle physics came into sharp focus in July 2012, with experiments at the Large Hadron Collider (LHC) announcing the discovery of a particle consistent with the Higgs boson, the particle linked to the origin of mass. This discovery was front-page news around the world, and became a top trend on Twitter. As an STFC Public-Engagement Fellow, Cristina Lazzeroni aims to share the excitement of this type of research. She will do this by creating interactions - between University researchers, school children, their teachers and the broader public - and by presenting studies by the school children on an equal footing with results from the LHC. During each of the three years of her Fellowship, Cristina will invite Year 9-11 pupils from a different set of six schools to carry out a real particle-physics research project. Most of the projects are expected to be studies of cosmic rays, but projects involving computer simulation, and analysis of data collected at international experimental facilities, are also possible. The projects will be pupil-led, but will be closely followed by Cristina, working in collaboration with the pupils' physics teachers. Pupils will have the opportunity to present results to their peers at a schools conference, to be held at the University of Birmingham, and to the general public at Science Festivals. Broadening the scope of her Fellowship activities, Cristina will also give interactive talks at around 40 schools not involved in the project work, and will organise a series of particle-physics masterclasses for teachers.